Bringing URBeans to market: establishing short supply chain production of low input Phaseolus dry beans in English arable rotation

The UK currently imports 150,000 tonnes of dry beans (navy, kidney, cannellini, pinto, black) annually for human consumption. In November 2025, The Food Foundation launched a 'Bang In Some Beans' public health campaign to double UK bean consumption by 2028, with pledges already from ten retail and food service companies. This increased consumption will also depend on imports as current domestic production of dry beans is commercially non-existent. Why? Because seed of current commercial varieties require an unworkable long season if grown in UK conditions.

This project will demonstrate production of new UK-Registered dry bean (URBean) varieties on East and West Midland farms. Three varieties (Olivia-black, Godiva-blonde and Capulet-white) were developed specifically for short season production in England. The project will extend a public funded project which trialled URBeans in school meals and designed a community enterprise to manage a closed-loop marketplace. This enterprise will grow market demand from food service and zero-waste refill outlets to pull increasing supply of URBeans, ensuring equitable income for English farmers and affordable access for British consumers.

This project will establish a model for profit-sharing, crop diversification, resilience against market shocks, and added-value marketing; addressing urgent UK food production and public health challenges.